AI-Enhanced Mobile Surgical Navigation and Intraoperative Recording with AR and LiDAR

Ace45 focuses on the development of affordable surgical navigation systems. It is their mission to advance equality by maximising access to precision navigation regardless of the patient's socio-economic position or postcode.